The University of Manchester and Aircraft Research Association Limited

To develop, embed and exploit new measurement tools, techniques and fast design methods to advance the state of the art in transport aircraft design.